Visualising the Crucible of Shetland's Broch Building

I would be excited to study the sites of Mousa, Old Scatness and Jarlshof, as Iron Age monuments in Britain are a personal research interest of mine. I envisage this PhD would provide a unique opportunity to increase my knowledge of brochs and later prehistory in the Northern Isles and to find innovative ways of presenting archaeology to different audiences. It would also allow me to use the professional skills I have learnt in my time working with Historic England's Geospatial Imaging team in a long-term academic project. Importantly, I have a skill-set which is particularly suited to ensure that the PhD would be successful and meet its full potential.